Stratifying neutrophil responses in glioblastoma (GBM)

Glioblastoma (GBM) is an aggressive solid cancer with a 5-year survival rate of 3.4% (Brodbelt et al., 2015). Limited advances beyond surgical and radio/chemotherapy have been made in the last 20 years, despite the evolution of immune therapies. More recently, expansion of the neutrophil compartment has been correlated with disease progression questioning the therapeutic potential of targeting the neutrophil resoponse (Bambury et al., 2013). Whilst training of granulopoiesis has been reported to promote anti-tumour neutrophil activities in murine models of lung cancer (Kalafati et al., 2020), pro-tumoral neutrophil responses have also been described most notably through the ability of tissue neutrophils to facilitate tumour metastasis (Wculek and Malanchi 2015). New data from our group has revealed that there is expansion of circulating mature normal density (NDN) and immature low density (LDN) neutrophil subsets in patients with GBM. Importantly, whilst LDN demonstrate an enhanced ability to kill primary human derived GBM tumour cells, preliminary nanostring and immunohistochemical data would suggest that LDN signatures are absent from the primary tumour site. It remains unclear as to whether this is the result of active exclusion of LDN populations from the primary tumour site, or whether neutrophils demonstrate plasticity and can switch between different maturation and functional states. Given this heterogeneity, we now aim to stratify blood and tissue neutrophils by phenotype and function to allow precision targeting of anti- tumoural neutrophil responses. This will be done by defining the neutrophil subtypes in blood, tumour and peri-tumour tissue of patients with GBM, using single cell proteomics, characterizing pro- or anti-tumour responses of neutrophil subtypes in patient derived glioma cell lines and determining the location and dynamics of neutrophil subsets within tumour and peri-tumour tissues using 3D multiplexed immunofluorescence microscopy and brain tumour slice imaging of human tissue and in vivo model systems.